University of Bradford and B & B Precision Engineering (Huddersfield) Limited

To develop and commercialise thermal spraying of novel nano-structured coatings using the High Velocity Oxy-Fuel spraying technique